TwinGen- prototyping of world's most compact heat and power boiler

Samad Power Ltd’s micro turbine TGB (TurboGreenBoiler)domestic CHP boiler, capable of producing up to 2KW of electricity whilst simultaneously providing hot water and space heating (approximately 12 kW), is currently going through lab testing and preparation for CE certification. The fundamental challenge to high volume deployment of micro CHP units is the cost to the end users but TGB represents a significant cost reduction, with a projected installed price of £3,500. This project is to develop the TwinGen, next generation of TGB which has fast response characteristics similar to “combi” boilers and can be substituted into boiler packages, replacing the fan and burner with a compact axial turbine assembly which slots into conventional units, thus allowing technology licensing into boiler manufacturer standard ranges. This revolutionary configuration represents a breakthrough for reaching the boiler replacement market and in recognition of this potential, the consortium includes two boiler manufacturers, Utility giant BG and also world leading turmanufacturer Jabil , working with Samad to refine the design and produce prototypes.